Leap-Ahead Power and Tethering (LAPT) Program for Remote Offshore Inspections

Remotely Operated Vehicles (ROVs) have long been utilised for subsea inspection and maintenance in the offshore energy industry. Launching ROVs at sea is challenging - managing vessel motion, weather dynamics and the significant weight of these large maintenance class robots requires large vessels with complex lifting equipment.

The associated cost and carbon footprint of these large vessels unfortunately limits the value and environmental benefits of subsea robotics. Although smaller Uncrewed Surface Vessels (USVs) have emerged as a potential solution, deploying ROVs from them is a technical challenge in anything but completely calm seas.

HonuWorx seeks to replace crew-based launch vessels with subsea deployment platforms and move the crew roles onshore. Loggerhead is a large-AUV based approach for transporting and deploying ROVs that offers a step-change reduction in operating costs and emissions by replacing large crewed surface vessels with an uncrewed submersible mothership.

The LAPT project shall develop and prototype two key sub-systems of "Loggerhead". The project mitigates risk by combining proven subsea technologies and focuses resources on deploying advances in energy storage and advanced marine communications to create a unique and disruptive system for subsea work. The Loggerhead approach is superior to crewed and uncrewed surface vessel deployment because

(1) it is a less capital intensive system,

(2) offers a step change reduction in operations costs and emissions

(3) it supports all-weather subsea operations by eliminating splash-zone deployment risks, and

(4) the system stays subsea during navigation to avoid regulatory issues

Loggerhead promises to reduce costs of offshore inspections by up to 50% and eliminate emissions. The project is an opportunity to extend the UK's leadership in the transportation sector, support the net-zero transition and in robotic technologies.